Pilgrimage and England's cathedrals, past and present

'Pilgrimage and England's cathedrals' employs a ground-breaking combination of interdisciplinary perspectives and methodologies to identify and analyse the core dynamics of pilgrimage and sacred sites in England from the 11th to 21st centuries, to assess the growing significance of English cathedrals as sacred/heritage sites today, and to inform management of/public engagement with these iconic buildings. Set against the background of the worldwide growth of pilgrimage and the increasing importance of sacred sites, the project's innovative approaches and timely research agenda also contribute substantially to defining and establishing the emerging field of Pilgrimage Studies.

At the heart of this project is a new, wide-ranging analysis of the meaning and breadth of 'pilgrimage' and the role of sacred places past and present. Why did pilgrimage matter in the past and why does it still matter today? In exploring these issues, the project focuses attention on the role of cathedrals: places where, uniquely, national and local history and identity, material culture and traditional and emerging religious practice can be encountered together. Pilgrimage was central to the development and status of English cathedrals in the Middle Ages and although most shrines were destroyed at the Reformation, many of the great churches and monasteries which housed them remain as cathedrals today, literally shaped by their pilgrim past and retaining a strong pilgrimage legacy. Anglican cathedrals are increasingly refocusing on and reinstating shrines, reflecting an international multi-faith phenomenon in which an estimated 200 million people across the world engage in pilgrimage and religious tourism annually.

Cathedrals in England are the group of sacred sites visited by the largest, most diverse group of people. A recent report reveals that 27% of adults resident in England visited an Anglican cathedral at least once in the previous year (THEOS, 2012). Moreover, over 40% of those visitors came from faith traditions other than Christianity or had no religious affiliation. This suggests that cathedrals are seen as shaped by, but transcending, Christianity, offering unique access to the 'spiritual' within the context of history, heritage and culture, and providing meaningful spaces for people of all faiths and none. These developments demand fuller, rigorous, multi-disciplinary investigation so that the implications for cathedrals, visitors and communities can be explored in detail.

The project uses 4 cathedrals, Canterbury, York, Durham and Westminster (chosen to represent a range of historical, social, geographical, cultural and denominational settings, and varying policies on charging for entry) as historical and contemporary case studies. Research methods include analysis of architectural and visual material, archives and contemporary documents. Interviews, photo/audio-diaries, and participant observation will be employed to gather and examine the experiences and views of cathedral staff, volunteers, pilgrims, tourists and local residents (of all faiths or none).

English cathedrals face multiple challenges as they seek to balance meeting the needs of congregations and pilgrims with remaining accessible to wider communities and tourists, and funding the maintenance of their historic buildings. This project provides insight into the historical and contemporary significance and use of spaces in and around cathedrals and analyses the specific connections between spiritual practice, cultural and historic interest, and individual, local and national senses of belonging. Outputs will include books, journal articles, conferences, a website, and an interactive animated visualization of medieval pilgrim experience. Findings will inform a range of academic disciplines, enhance visitor provision, tourism strategies and heritage management in English cathedrals and other sites, and provide resources for use by schools and the wider public.

Potential impact
A key feature of 'Pilgrimage and English cathedrals, past and present' is the specific set of research questions generated by the PI's wide experience of creating cathedral interpretation schemes and pilgrimage resources. There are therefore clearly-identified partners and audiences already seeking the information and outputs which the project will produce. Two related strands of engagement will be developed. The first will give cathedrals much-needed understanding of past and present pilgrim interaction with buildings, thus strengthening management and visitor provision. The second will equip the growing numbers of organizations and individuals reviving and using pilgrimage sites/routes today with essential information about historical and current practice and demographics of pilgrimage in England. These processes will radically enhance access and inclusion, bringing social, cultural and economic benefits through extending heritage tourism.

Key beneficiaries
1. Cathedrals and other sacred sites
Management
The project team will work in depth with 4 Case Study cathedrals (Canterbury, Durham, York, Westminster) which together had over 3.2 million visitors/pilgrims in 2012. Greater understanding of the ways cathedrals were designed to be used and of current visitor/pilgrim experience and expectations will be provided and explored, equipping clergy and visitor and education services to manage and interpret buildings more effectively. The Virtual Canterbury pilgrim model will be a key tool: a major new development in digital heritage interpretation, it will help cathedrals and other sites understand, use and communicate their architectural and historical heritage. It will be freely accessible online and used in exhibitions, in 'Pilgrim Experience Days' recreating medieval pilgrimage for visitors, pilgrims and school groups, and in training staff and volunteers.

Project findings will also inform national policy and strategies for all English cathedrals (38 Anglican, 19 Roman Catholic). Anglican Cathedrals alone attracted 11.3 million visitors in 2012, not including overseas tourists. Through conferences and training workshops with partners, including the Association of English Cathedrals (representing Deans and Chapters), Cathedrals Plus (Education and Visitor Officers), and English Heritage [see Letters of Support], project outputs will shape policy on visitor access, re-instatement of shrines, interpretation for multi-cultural audiences and charging admission to sacred sites. A final conference for all stakeholders, including AEC, Cathedrals Plus, Church Buildings Division, Roman Catholic Patrimony Committee, English Heritage, DCMS, Historic Religious Buildings Alliance and Churches Tourism Association, will be held at the end of Year 3 by invitation of the Archbishop of Canterbury.

Visitors to cathedrals from all backgrounds, including local communities and schools, will gain greatly improved understanding of these major heritage/sacred sites through enhanced interpretation and access.

2. Pilgrims, pilgrim organizations and schools
The current resurgence of pilgrimage in England both crosses denominational and faith boundaries in unprecedented ways and draws in many without formal religious beliefs. It includes new uses of historic Christian sites (e.g. Asian and African communities now hold pilgrimages to Aylesford Priory while Hindus visit St Jude's Shrine, Faversham). Pilgrimage is also a key topic in the RE curriculum. The project website will offer a unique resource for individuals, organizations and schools, providing articles, images and a database of resources, and encouraging information exchange through an online forum.

Legacy
Through transforming management of sacred sites, enhancing visitor experience, and creating new dynamic channels of information and interaction, the project will build a lasting legacy and foundation for future projects. For delivery mechanisms see Pathways to Impact.